NO MAN'S LAND: VOLCANIC TERRAIN, VULNERABILITY AND IMAGINATIVE EMBODIMENT

This research seeks to explore particular contexts in which stories of resilience are created, and how those stories make
meaning for those that tell and receive them. This is an exploration towards drawing attention to the imaginative
formation of other perspectives and narrative framings around natural hazards and risk.